University of Southampton and VFDPro Limited KTP 25_26 R1

To develop a novel AI-powered business financial health diagnostic advisory platform that autonomously delivers real-time financial insights, highlighting risks, corrective measures, and growth opportunities.